Data Exploration and Predictive Analytics for Music Publishing

Our project is to create tools for predictive modeling and data visualisation for use in the music publishing industry. These tools and algorithms that will enable predictive modeling based on data drawn from a wide variety of sources, including song registrations, royalty reports, streaming media, social media, and crowdsourced reviews. We plan to use these tools to identify artists (or their individual tracks) that have the potential to achieve widespread popularity, identify instances where royalties may be underreported, and to determine whether an artist's royalty streams are sufficiently stable so as to allow us to advance funds against them. We also plan to deliver the benefits of this project into our users' hands by providing them with predictive analytics tools delivered online and via mobile apps. These tools will provide them with data visualisation capabilities and allow them to query our database in ways that may yield valuable insights regarding their own songs and musical industry careers and help them think strategically about the creation and exploitation of their songs and other musical works.